Screw piles for wind energy foundation systems

Screw (or helical) piles are foundations which are screwed into the ground. They are widely used onshore for supporting motorway signs and gantries as they possess good tensile and compressive resistance. This project aims to make screw piles a more attractive foundation (or anchoring) option offshore for wind farms, which are being deployed in deeper water and subject to increasing performance demands. The UK has challenging targets for expansion of energy from renewables with the potential for over 5000 offshore wind turbines by 2020. The necessary move to deeper water will increase cost and put greater demands on subsea structures and foundations. The current foundation solutions being considered for these applications are driven piles, large monopiles or concrete gravity based structures (GBS). Driving of piles in large numbers offshore causes concerns over plant availability and impact on marine mammals. There are also concerns over the limit of practical monopile development and the high material demands of GBS. Screw piles have the potential to overcome these issues and are scalable for future development from current onshore systems which have relatively low noise installation and are efficient in terms of both tensile and compressive capacity. To meet offshore demands, screw piles will require geometry enhancement but it is envisaged that these will initially be modest to allow de-risked transfer of onshore technology offshore. This will lead to the deployment of several smaller piles or pile groups rather than moving straight to very large single screw piles that may prove difficult to install and require significant investment.
To allow screw piles to be considered as a foundation solution for offshore wind this project will develop piles with optimised geometries that minimise resistance to installation but are capable of carrying high lateral and moment loads. In order to install screw piles torque devices are used to effectively screw the anchors into the ground. With increased pile size requirements and potential changes in geometry this project will develop improved, less empirical techniques to predict the torque required in a variety of soil conditions. This will allow confidence in pile installation and investment in appropriately sized installation plant. As new pile geometries are being developed these will need to be tested (through model, numerical and field testing in this project) to verify that they can meet the performance demands of the offshore environment. The project will also develop bespoke analysis techniques to allow consulting geotechnical engineers the tools they require to design the foundations and contractors the tools to inform the installation processes. As piles can be deployed as large single units or smaller units in groups the efficiency of group deployment and multiple foundation geometries will be explored, as using several smaller geometry foundations could reduce the risks during offshore installation and actually be more economic due to lower fabrication costs and demands on installation plant. The areas of investigation above will be combined to produce a design and decision making toolkit for use by geotechnical designers to allow deployment of screw piles as offshore foundations in an efficient and cost effective manner.
The research has the potential to make it easier to deploy screw pile foundations for offshore renewables. This project will develop foundations able to deal with current water depths and will provide understanding of the behaviour of piles as water depths and the demands on the foundations increase. By harnessing the installation and performance benefits of screw pile/anchor technology, the results of the project will contribute to an overall cost reduction in electricity generated by renewable means and increase the public's confidence in the future viability of this energy source.

Potential impact
Beyond academia this research project will lead to economic and environmental impacts:
a) This project will accelerate the development of an alternative foundation system for offshore wind which is expected to carry a reduced overall foundation system cost, compared to currently proposed solutions which in some cases exceed the manufacturing capabilities of the UK. As renewable energy projects require many more individual installations than oil and gas applications, small efficiencies can result in huge overall project savings and allow sites to be developed that may currently be considered uneconomic. These reductions in the cost of foundation fabrication and installation will be passed onto the developer, operator and ultimately to the UK consumer via a reduction in the cost per GW of offshore wind energy generated. This will also therefore assist in improving the public perception of the viability of offshore wind farms.
b) The proposed foundation design tools that will be developed will aid Geotechnical engineers to select the most appropriate foundation solution and deployment strategy to suit the water depth and geotechnical conditions. This will give enhanced confidence in deploying adventurous foundation types in new environments for offshore wind. This will result in a competitive edge for UK foundation contractors that will allow them to export their expertise internationally.
c) Offshore wind farm developers will be able to choose from a greater range of foundation solutions coupled with subsea structure alternatives (monopod or jacket structures) that give the greatest economic and performance benefits. Installation contractors will be able to plan, design, build and invest in infrastructure that is appropriately scaled to actual deployment requirements. This reduction in uncertainty will make it easier to attract financial investment in adventurous and novel techniques. In turn this will give UK machine and equipment developers economic advantage over competing overseas technology.
d) The research will contribute to new analysis techniques that will be implementable in commercially available pile design software (e.g. OPile) and as a module within mooring analysis (e.g.Orcaflex). This will assist with take up of screw piles as a beneficial alternative foundation technology both onshore and offshore. Development of 3D large deformation modelling that can simulate complex installation processes (such as screwing a pile into soil and determining the effect on the soil state) and which can then be implemented in a standard FE code has a wide potential for take up in the modelling of other complex geotechnical installation processes and similar processes in other engineering disciplines.
f) The proposed technique will be a comparatively 'silent' approach compared to driven piles. The greatly reduced noise and vibration will be less disturbing to marine mammals. It will therefore also have an associated additional economic benefit in removing the need for expensive noise-mitigation techniques.
g) The installation process can be applied in reverse to 'unscrew' the piles from the ground at the end of the project's life. This ability to completely decommission has benefits over classic pile types that are either left insitu of cut off below the seabed, thus the site can more easily be returned to its original state. The ability to remove the piles would potentially also allow re-use in future applications.
The project will develop the skills of the three post-doctoral research associates (PDRAs) in geotechnical modelling, computational geotechnics and advanced field and laboratory testing. The PDRAs will also develop specialist geotechnical knowledge relevant to the offshore renewables sector making them a valuable future asset in either academia or to renewables consultancy/contracting.